Nanoscale 3D transfer printing for hybrid photonic device fabrication

Chip scale photonic systems have seen a rapid uptake in a wide range of applications from lab-on-a-chip biosensors to ultra-high speed micro-displays and photonic integrated circuitry. This explosion of new functionalities has been enabled by the availability of mature chip scale platforms, including III-V's, silicon, organics and glass. The commercialization of the material platforms, and the leveraging of existing fabrication technologies, notably from the integrated electronics community, has enabled researchers to explore large scale integration of optoelectronic devices.